News media representations of homelessness in the UK: A corpus-assisted critical discourse analysis

Overview
The overarching aim of this study is to investigate how language is used to represent
homelessness in the British press over 10 years (2014-2024). Employing a corpus-assisted
approach to critical discourse analysis, the research will focus on linguistic choices which could
stigmatise those with experiences of homelessness, and explore variations in such
representations according to newspapers. In collaboration with homeless charities, this project
encompasses the development of media guidelines to report on homelessness in ways that
mitigate potential stigmatisation.

Context
Setting aside the so-called 'hidden homelessness', there are approximately 360,000 statutorily
homeless people in the UK. Numerous studies demonstrate that people experiencing
homelessness suffer profound stigma arising from their housing state; this can adversely affect
their self-esteem, mental health and social interactions, while putting them at risk of assault,
aggression, and service avoidance (Reilly et al., 2022). According to Link and Phelan (2001,p.382), "stigma exists when elements of labeling, stereotyping, separating, status loss, and
discrimination co-occur". Stigma is not an attribute one possesses, but is a perception
designated by others; as Goffman (1963, p.3) states, stigma involves "a language of
relationships" between an attribute and stereotype. A source of such stigmatisation could be
news media, as the primary force producing and disseminating 'standard' values, knowledge,
and attitudes in society (van Dijk, 1988).
Few discourse studies have examined representations of homelessness in UK news media.
Most studies in this area focus on the content of such reporting rather than its linguistic
construction (e.g. Foster, 2021; Widdowfield, 2001). A limited number of discourse-based
studies do not cover the full diversity of news media: Gomez-Jimenez and Bartley (2023)
investigated the Guardian and Daily Mail, while Parnell (2023) analysed the Mail Online.
However, none have approached the issue through the lens of stigmatisation - which is, despite,
an exigent problem of homelessness. Therefore, the proposed study will address several
important research gaps, by providing the first discourse-based study of representations of
homelessness across the breadth of the UK press. Moreover, it will be the first to approach this
topic from the perspective of stigma, and will, in that way, also offer a novel methodological
contribution by developing a linguistic framework for the identification of stigmatising language
use around homelessness.